Virtual Interactive Events

Animmersion's Virtual Interactive Events (VIE) platform, unlocks the potential for organisations to run engaging remote events with large audiences using 3D technologies married perfectly with video presentation and chat.

The suite of powerful 3D presentation tools enable live product demonstrations onscreen or in Augmented and Virtual Reality, and ensure meaningful and highly bespoke engagements that cannot be achieved through traditional conferencing tools.

Physical spaces and environments can be replicated for exploration online with spaces unlimited by practical considerations such as price per square for and real-world physics. Meet your customers in these spaces, demonstrate products and discuss industry developments.

Talks and workshops can be streamed by video and further enhanced with interactive 3D content and material. Chat rooms allow more focussed engagements also including 3D demonstrator content.

Digital Asset Management tools allow upload of CAD data and conversion into various digital forms for delivery through different channels. Assets can be redeployed and used in presentations and in one to one customer engagements via whatever digital channel makes most sense for your use case. Helpful guidance and examples allow quick education as to different presentation options (3D/AR/VR) and how they can be used to greatest effect.

With digital asset management tools, CAD data and other product collateral can be uploaded to the system providing a consistent, streamlined sales and marketing platform.

Additionally the platform can be run in parallel with a physical event allowing greater engagement than physical foot fall alone. In this respect provides a level of insurance against further cancellation of events post covid-19 as well as reaching a broader audience and meeting a higher level of accessibility.

Events can be archived, engaged with in 'catch-up' mode or re-run at minimal cost. Digital asset base remains deployable in ongoing business development and audience engagement activities post-event and can continue to add value to physical engagements as a presentation resource.

Leveraging on computer game technology, Video conferencing, live chat facilities and also AR and VR, the VIE platform provides a genuine alternative to physical events and conferences.